Singularities and mixing in Euler flows

One of the oldest and most intriguing puzzles of modern science is to unravel and understand the true nature of instabilities and turbulence that we associate with the behaviour of fluids. Thereby the word fluid can refer to a mixing between between water and oil in a cup, or much more violent processes such as the collapse of a star.

A common mathematical thread between these two seemingly unrelated physical situations is the famous Euler equation, written down by Leonhard Euler as early as 1755. This is among the earliest examples of partial differential equations, that to this day, remains a focal point of mathematical research.

The proposal aims to rigorously examine solutions of Euler equations that describe singular processes within which a moving fluid region can shrink to a point, expand to infinity, or exhibit some other form of, what mathematicians like to call, a topological singularity.

Even though we want to describe physical processes that happen at vastly different spatial scales, there is a precise mathematical sense in which the solutions of the Euler equation can be "scale-independent", a notion aptly termed self-similarity. Streams A and B of the proposed research focus precisely on finding and studying such (approximately) self-similar solutions of Euler equation as they are mathematical building blocks for the singularities mentioned above. In stream A we focus on the celebrated problem of describing the gravitational collapse of a shrinking star, while in stream B we examine the nature of collapsing cavities surrounded by a fluid. In both cases, surprising links between mathematical analysis, geometry, and physics play a key role.

In stream C we turn our attention to 2-D (or planar) fluid flows, with the aim of deepening our knowledge of mixing properties of fluids. By stirring milk into the coffee, one may wonder how far must we zoom into the mixture before we see the milk particles separated from the coffee particles. This simple question, it turns out, motivates a rigorous geometric definition of mixing, which allows mathematicians to formulate conjectures and prove theorems. Our focus here is on a famous problem known as the Bressan's mixing conjecture and a link to the long-time behaviour of solutions to the 2-D Euler equation.

Potential impact
Our society operates with a well established popular imagery associated with a description of large-scale phenomena such as a collapsing star and black hole formation, or small scale events such as bursting bubbles or fine mixing of coffee and water. Yet, a sense of unity is achieved when we dig deeper and try to rigorously understand the mathematical mechanisms and interpret them as a formal realisation of physical reality. A striking realisation is that one important equation, known as the Euler equation, often in combination with other important theories (e.g. Newton's and Einstein's theory of gravity) is common to all the phenomena mentioned above.

The goal of this Fellowship is to unravel the rigorous mathematical underpinnings driving e.g. stellar collapse or fluid mixing. Due to its popular appeal, this will create an ideal opportunity to explain the impact of mathematics on our lives, in a plain and accessible language.

Another driving force behind this proposal is a rigorous quantification of the studied phenomena. While investigating whether two fluids can mix to a "very small" scale, or how "distorted" an initially round bubble can get before it bursts, we avoid using the quotation marks by proving rigorous MATHEMATICAL ESTIMATES. This often requires different ideas spanning several fields of mathematics, but such quantifiable estimates have deep practical consequences for answering the above questions. It is precisely the appreciation of this interaction between mathematical rigour and the physical reality that will allow many non-experts to enjoy mathematics. This Fellowship strives to contribute in this direction.

For the reason mentioned above the themes covered in this Fellowship are ideally suited for various outreach lectures, especially for the secondary school students with an interest in mathematics and science. Many such activities are planned and form an integral part of the Fellowship.